University of Wolverhampton And The Severn Partnership Limited

To develop an application that uses interactive RFID within a defined 3D space to track the position and movement of people or things in real time.